The university of Manchester and Mettler-Toledo Safeline Limited

To develop, embed and exploit state-of-the-art digital receiver designs and product spectral modelling to support commercialisation of a new detector design with significant performance improvements